Inexpressibility and reflection in the formal sciences

The project will be devoted to a study of the adequacy of formal systems for describing the subject matters of the respective formal sciences and for expressing what is implicit in the acceptance of theories in the abstract sciences.\n\nFormal systems designed to capture theories in the abstract sciences such as Mathematics, Linguistics, Computer Science and Philosophy express only partially what we implicitly endorse when we accept the informal theories that are supposed to be captured by those systems. These formal systems are with respect to their expressive resources and to their consequences incomplete.\n\nFor instance, it has been argued that under certain general conditions absolute general quantification cannot be expressed in such formal frameworks. Similarly it has been claimed that the open-endedness of certain domains of discourse is not expressible or describable in the standard formal systems. Moreover, the soundness of a theory, which is implicit in the acceptance of a theory, cannot be adequately expressed or proved within the formal systems aimed to capture our pre-formal theories of certain abstract subject matters. In particular, in the formal frameworks one cannot even express the claim that all consequences of the theory are true and even approximations to this general claim are not provable in the system.\n\nWe will investigate how these deficiencies in the expressive and reflective power of formal systems for theories in the abstract sciences can be overcome. Thereby we will make explicit what is implicit in the acceptance of the theories.\n\nTo this end we will enrich the formal system with devices going beyond the confines of the usual first-order axiomatisations. We will investigate to what extent the addition of truth predicates, second-order quantifiers, modal operators and other devices can be used to overcome the expressive and reflective weaknesses of the standard first-order systems. Thus our results will also reveal the expressive strength of modal talk or second-order quantification.\n\nOur work will yield new insights in the adequacy of formal systems for capturing theories of abstract objects and therefore also in the applicability and significance of formal deductive systems and in their scope and significance.\n\nThe theories we will study comprise arithmetic, syntax, set theory, and parts of formal semantics.\n\nIn the project we study foundational issues in various disciplines not in separation but from a common viewpoint. Our work is interdisciplinary in the sense that we want to apply concepts and ideas across disciplines. For instance, we look at the role a notion of truth could play if added to a mathematical theory, that is, we are applying a notion from formal semantics to a theory not directly concerned with formal semantics. Likewise, we will combine modal operators familiar from modal logic with set theory and other formal theories from other disciplines; and we shall apply results from mathematical logic and mathematics to study their implications on ontology and philosophy of language.\n\n

Potential impact
Although we anticipate our research to have wide implications within academia, we would think that its impact outside academic departments concerned with the study of formal disciplines such as mathematics, computer science or formal linguistics will at best be very indirect and will have to channeled through whatever impact these disciplines turn out to have outside academic research. While formal sciences like these operate at a high level of abstraction by making use of strictly formal frameworks, our work will take place at an even higher level of abstraction by tackling questions that arise from philosophical reflection on severe limitations of the use of formal theories for certain theoretical purposes. A better treatment of such limitations will no doubt have an impact on the practice of the formal sciences as well as on the way in which they are taught, and this in turn will presumably have ramifications for the ways in which the various formal sciences will have an impact outside academia.